Experimental large scale data services and visualisation facilities for Earth Observation and model data.

Web, database, storage and processing servers to:
* Provide data services for massive EO datasets to a range of scientist users
- Data access, subsetting, querying and selection..
* Demonstrate and explore advanced online analytics and visualisation
- OGC services, processing (WPS), advanced filtering (WCPS)
* Establish a services exemplar and make it easier for others to create similar systems

Potential impact
The data services will enable access to satellite and model data on a scale not previously possible. Freely available, they may be used by any organisation (academic or commercial), supporting work including model assimilation, rapid response for research cruises or environmental monitoring, climate change studies and policy recommendations. NERC, ESA and EC projects covering these topics are already underway at PML. Making such data sets available globally is likely to increase their uptake through network effects in the academic community. NOAA's Earth System Research Laboratory made atmospheric model outputs readily available and significantly increased their use in the modelling community.

As importantly, a recommended data services infrastructure structure with free availability of software, supported by a demonstration facility, simplifies and speeds up the deployment of similar services at other sites, including large central data archives and processing centres. The model suggested also allows simple integration of remote data sources into local processing or visualisation. For example, visualisation facilities at ISIC/CEMS could seamlessly pull data from PML.